Solvings Limited

Solvings is an independent UK company specialising in providing IT Infrastructure Services, Support and Project Consultancy, throughout all sectors of industry, but with special expertise within the Defence and Government sector. Our approach in supporting you, your projects and needs is simple – we are flexible, professional and we get the job done - we ensure that we have targets that we can all aim for and exceed. We have on-going governance and reviews, and above all we deliver.